IP Optimisation

Zen Now™ is a company offering a range of a novel in clinic and wearable medical devices designed to enable the proven multiple benefits of meditation and deep relaxation for people who find it hard or impossible to achieve these results using traditional meditation exercises. Zen Now plans to disrupt the behaviour change and wellness industries.